University of Durham and Senstronics Limited

To utilise leading edge thin film technology to extend the operating range of pressure transducers in temperature, pressure and isolation to allow penetration of new markets.